Improving access and engagement to neurorehabilitation for stroke survivors

Research & Practice Limited (R&P) has assembled an experienced team of designers, clinicians and technologists to define and develop an engaging, scalable and affordable neurorehabilitation system for stroke survivors. Guided by the Helix Centre for Design in Healthcare, the team will undertake a collaborative design approach in close partnership with two leading NHS Trusts, including an acute and a community provider. We will apply Helix’s user-centred design (UCD) approach to understand the physical, cognitive and emotional needs of stroke survivors and their carers. ¶ Previous work by R&P founders in acute clinical settings has shown potential to improve patient outcomes. This work proved that better outcomes can be achieved by combining immersive digital experiences with evidence-based principles of neuroplasticity. This funding will allow the team to undertake a six-month process of user-centred design, clinical research and technology development, aimed at understanding real user behaviours and motivations towards rehabilitation and developing a solution that fits with the needs of stroke survivors and physiotherapists.